PURPOSE - Plastic UV Radiation Protection Operating by Stokes Emission

This project will develop a range of novel polymer additives that are able to downconvert UV light to other parts of the electomagnetic spectrum, by incorporating phosphor particles into the polymers. By down converting the UV and visible (blue and green) light into red and near infra -red, these materials will be longer lasting (not be degraded by UV light). This generic technology will have a huge range of industrial applications generating large market share for UK industry, including car side & roof windows, conservatory windows & roofing, stadium roofing and thermal insulation.